Smart and sustainable E-label system for digital product infrastructure

E-labels is a smart innovative solution designed to revolutionize supply chain management. Our smart design labels (utilizing NFC technology) are combined with a powerful software infrastructure and AI to track inventory and assets across the supply chain and provide real-time data analytics and recommendation.

By giving businesses full visibility of their supply chain through our solution, we give them to opportunity to

* Reduce waste along the supply chain
* Optimize their processes
* Make better business decisions that lead to profitability
* Minimize their carbon footprint and reduce their environmental impact

In doing so, E-labels promotes sustainability and responsible business practices, which are increasingly important for companies to meet the expectations of customers, investors, and other stakeholders.

E-labels is an invaluable asset for companies across various industries, providing quality, compliance, and security to their packaging and labeling processes. It brings visibility and control to the entire supply chain, enabling businesses to better manage inventory and assets. By tracking inventory and assets, our smart E-labels solution allows companies to easily monitor their products throughout the supply chain, and make informed decisions that improve their revenue. E-labels have the potential to transform the way businesses manage their supply chains, making it more efficient, cost-effective, and sustainable.

By providing end-to-end control over the workflow from conception to store shelf, E-labels enable companies to optimize their processes, minimize mistakes, and reduce waste. Our product utilizes AI to generate insights and recommendations, providing companies with the tools they need to make data-driven decisions.

As part of our proposal, we will create a proof of concept for E-labels and conduct a feasibility study within the food packaging industry. Our goal is to demonstrate the value and potential of our product, and to establish E-labels as the go-to solution for companies looking to streamline their supply chain management and improve their overall efficiency. With E-labels, businesses can stay ahead of the competition and lead the way in sustainable supply chain management.